AUTOTAX - Tax automation and planning

Earnr is the first finance and tax app designed from the ground up for those with supplemental or self-employed income.

Earnr will make it simple to understand self-employed income and expenses, and complete reporting. Users will be able to save admin time and therefore increase their income whilst ensuring that their tax submission is accurate and simple, saving time, money and worry.

Earnr aims to deliver wider benefits to the economy, specifically increasing income, adoption of professional services, and improving workforce resilience and financial literacy.